University of Hull and Deer Initiative

To develop an adaptive management programme underpinned by a computer-based decision support tool for the sustainable management of wild deer impacts on human interests.